#LOOP

#LOOP provides a digital platform for a market-led solution to waste reduction and value realisation in the construction industry by enabling project components and materials to be valued in-situ prior to ‘project end-of-life’ and demobilisation. Through the utilisation of a Materials Passport and Digital Marketplace, a significant portion (up to 40% is possible) of the components and materials in existing building and civil project stock will be eligible for reuse (step 2 of the European Waste Hierarchy) which avoids premature recycling, recovery or disposal steps.